Patent advice for IGBT

Anvil Semiconductors is developing the concept of a new, very power efficient device structure in SiC power electronics and requires the services of a patent lawyer to secure the IP around this idea.